Developing a WITT prototype to harvest energy from human motion for use in recharging mobile phones and other similar devices, especially where mains power is restricted or unavailable.

Energy can be captured from human motion such as walking and used to power devices but to
date the practicalities of doing so and the level of power achievable from piezoelectrical
devices have limited the development of an unobtrusive commercial solution that could be
clipped onto a belt and sold world-wide to recharge mobile phones.
WITT Ltd (WL) has devised a technological innovation in energy generation called the WITT
that has the capability to harness natural human motional energy. The innovation concerns a
patented transmission system that converts mechanical motion in the full six degrees of
motion, up and down, back and forth, side to side, into a single unidirectional rotation used to
drive an efficient generator for the production of electricity. No other transmission is capable
of collecting all of this chaotic motion and turning it into useable power. WITTs can be scaled
to any size including small and micro size and built from components that can be mass
produced in volume at low cost. For this reason the WITT provides a far more compelling
energy harvesting device than is currently available, particularly where small energy
harvesting power generation devices are becoming increasingly in demand to continually
power devices like mobile phones, ipads, Google Glass, etc without their batteries becoming
drained.
This project will create a prototype unit small scale WITT device the size of an egg of
thereabouts that can be clipped to a belt like a key ring to capture sufficient energy from
human walking to charge an inbuilt battery which can in turn be used to recharge a mobile
phone when its battery becomes low.
1.8bn mobile phones were sold last year, and there are 6.8bn mobile phone contracts globally.
Many users do not have ongoing access to mains power providing a global sales opportunity
both for consumers who do not want to run out of power, and for users in the developing
world where grid power is unavailable.